Development of a lighting range, fit for a circular economy

Makers Cabinet is excited to be breaking into a new product category by designing a new line of lighting for the home that sets new standards for repairability, longevity, and efficiency in domestic lighting products.

The project's aim is to develop a line of desk and floor lamps built with LED lighting modules built to last 50,000+ hours with repairability built in for the start.

With this funding, we aim to develop products that offer consumers a sustainable alternative to current products on the market.